The Japanese scientist in Japan and in the world: de-centering the history of science

Science, by the very nature of the knowledge it produces, makes claims to universality, yet its current form emerged from European origins and for much of its subsequent history it has been dominated by European and American participants. Those participants - scientists - developed their place within their own national societies by activity in a range of different circles: researching together within closely drawn communities of specialists, participating in the public sphere as intellectuals communicating to a wider audience, and forming transnational networks of knowledge exchange. These interconnecting activities and communities were key to the establishment of the scientist as a category of public authority with status and legitimacy.

This project aims to explore the history of entry to and participation in modern science by participants geographically and culturally removed from the centre of 19th and 20th century scientific activity, using Japan as a case study. This will not only expand our knowledge of Japanese history, it will also help to expand our understanding of the history of science as a more fully global phenomenon, revealing and reassessing some of the perhaps under appreciated consequences of modern science's Western origins.

The project will consider questions such as:
1) How did the category of 'scientist' develop in Japan? How did Japanese scientists establish a position for themselves in their society and public sphere? How important was their work in communicating to popular audiences for validating the significance of their profession? How did Japanese scientists negotiate the relationship between their positions as national figures and as participants in transnational endeavours?

2) How did East Asian scientists gain entry to the transnational networks of scientific work? What struggles did they face in disseminating the knowledge they were producing and how did they overcome them? How did they gain recognition from the traditional institutions of scientific prestige and authority? What gains were there for the Western mainstream of science from the greater inclusion of non-Western scientists?

The broad aim of the grant application is to fund activities that will set agendas for future research, build networks and collaborations to spread the project's reach and scope (both within and beyond academia) and identify and develop funding opportunities for the long term future of the project. The list of activities that the grant seeks to fund is:

April 2019 - Principal Investigator and Co-Investigator to visit International Co-Investigator in Japan
- discussions about future collaboration
- 1 day workshop on "The Japanese Scientist: from Gakusha to Rigakusha and beyond", 10 participants from Japan and Asia, focusing on the first theme of the project: Japanese scientists in a national setting.
- meetings with museum curators to build strategic partnerships for future impact and engagement

July 2019 - International Co-Investigator to visit Cardiff, UK.
- further planning for follow-on funding applications
- 1 day workshop on "The Japanese Scientist in the World", 10 participants drawn from UK/Europe (& USA), focusing on the second theme of the project: Japanese scientists' experiences engaging in the wider transnational scientific communities of practice
- PI, Co-I and Int Co-I to attend History of Science Society conference in Utrecht and convene panel on "The Japanese scientist: decentering the history of science"

Other
- meeting with Daiwa Anglo-Japanese Foundation to establish a strategic partnership for future engagement/impact work
- development of a website to host material from the project, including outputs from the workshops, engagement work and other material specifically developed for the website.
- Autumn 2019, PI & Co-I to convene panel at Science in Public conference on "The Japanese scientist as public intellectual, in Japan and in the World".

Potential impact
Beneficiaries beyond the academy will include the general public, students, museum professionals, and some strategic partners in the charitable sector.

The general public will be beneficiaries through access to the project's research, presented in forms designed for more general consumption. Experience from teaching and public engagement has shown that exposure to Japanese history and culture can often spark more lasting encounters that manifest in different forms - language study, travel and tourism, even career choices. Whilst long-term and hard to measure, these personal impacts can be pivotal. To ensure that the project's findings are available to as wide a population beyond the academy as possible, the PI and Co-I will undertake engagement activity such as public talks and articles in general interest magazines (for example, World Histories magazine, or arts and ideas festivals such as the Hay Festival or the British Science Festival), as well as the development of the project website.

Educators and students will be potential beneficiaries from the project through the introduction of material for use in curriculum design as well as independent study projects, exploring themes of recent interest such as global history and potentially acting as a bridge between the humanities and sciences. Again, exposure to subjects such as the sciences and Japanese culture can act as a key intervention in driving future career and personal choices. As with the more general public, engagement activities broadly conceived will be the key means the project will ensure the widest range of social impact. An example of an education-specific output would be targeting Education About Asia, a magazine of the Association of Asian Studies that is specifically focused on high school and lower level undergraduate educators.

Museum curators and professionals are another potential beneficiary, through the potential for display material, such as exploring the international activities of Japanese scientists in Japanese museums, or perhaps the Japanese scientists who worked at such places as the Cavendish Laboratory or the British Museum in the UK. The project will target museums such as the National Museum of Nature and Science in Tokyo, the Osaka Science Museum, the Tokyo National Museum, and the Science Museum in London, seeking to build partnerships from the outset of the project in order to embed impactful engagement work into the heart of the project.

Finally, the Daiwa Anglo-Japanese Foundation is a charity which funds partnerships between the UK and Japan, covering the arts, sciences and other disciplines. They (and other similar bodies, such as the GB Sasakawa Foundation) are a potential beneficiary of the grant as the research content - Japanese scientists active in the public sphere and making transnational connections - could serve as examples for the Foundation and some of the projects it funds. These examples could provide ideas to help suggest new ways of engaging and of overcoming common obstacles. The PI has a longstanding relationship with the Foundation, and the goal would be to leverage that relationship to establish a strategic partnership in order to develop longer term impact opportunities.